Extremal Problems in Combinatorics

The project consists of examination of a number of extremal problems. The aim will be to tackle them using direct methods and also probabilistic and algebraic tools. Particular problems will include the Sandglass Conjecture of Simonyi and the Path-Intersection Conjecture of Alon.